Use of Synthetically Engineered Bacteriophages for Antibacterial Therapy

This project aims to demonstrate the feasibility of utilising naturally occuring bacteria and phages as the basis of a novel Clostridium difficile (C.diff) therapy as an alternative to antibiotics.